JWI- Cyber voucher

Our business provides services to a wide variety of high profile clients by the movement and installation of large plant equipment. We plan to review all of our systems to ensure we are adhering to best practice as we want to appraise the cyber threats we may be facing and obtain advice on how our systems can be improved. The Voucher will enable us to do this based on the Cyber 10 steps and the ISO 27001 framework. This will enable us to stand out from the market as an SME supplying large clients by offering quality service supported by secure systems.